Can attention-like Mechanisms help in a Semantic understanding of Imaging Data?

If a patient is suspected of having cancer, a tissue sample may be taken for further investigation. This biopsy is processed and scanned to yield a high-resolution digital image which is examined by a histopathologist. My PhD project will explore whether Artificial Intelligence can support the pathologist in reaching a diagnosis. The problem is that existing AI algorithms would struggle to process such large images quickly and accurately. This project will examine attention in artificial neural networks, to see whether emulating visual attention processes in the human eye and brain can identify areas of the biopsy image that are most likely to contain cancer cells. These regions can then be examined in greater detail, to deliver a more accurate diagnosis more rapidly.